The University of Liverpool and Carpenters Limited KTP 25_26 R2

To pioneer intelligent case allocation in legal services by developing an automation tool that combines multiple AI techniques and uses historic and real-time case details to route cases to the right team, first time, improving customer experience, employee wellbeing, and operational efficiency.